Learning how to manipulate spins: EPR studies of anti-ferromagnetic rings and linked rings towards quantum computation

Quantum information processing (QIP) sounds like science fiction. In a conventional computer information is stored in a bit which can either be a 0 or a 1, and processing information involves changing 0 to 1 or 1 to 0. In a quantum computer information would be stored as a Qubit which is a super-position of 0 and 1. An analogy would be that a classical bit is like a light switch, which is either on or off, while a Qubit is a dimmer switch set simultaneously to all possible positions. Many systems have been studied as possible Qubits , but at present no efficient means for QIP exists. This is because the physical requirements are very precise and matching all requirements simultaneously is very difficult. In our previous work we have shown that molecular species can be made which have many of the correct characteristics. In this interdisciplinary project between a chemistry group at Manchester and a condensed matter physics group at Oxford we will fully characterise a range of such molecules and examine their suitability for QIP. By this route we intend to demonstrate, at least at prototype level, molecules and addressing techniques that will allow QIP. If QIP can be made to work it allows some calculations to be performed quickly which would be impossibly slow using conventional computers, and hence it would be massive technological step forward.